AqBusDUE

The AqBusDUE project will see Aqdot Limited conduct business development activities to engage major market actors in Europe and the United States. It will focus on accelerating the commercialisation of Aqdot Limited technology in microencapsulation in the consumer air care and household care industry. We will conduct intercontinental multi-stage visits to the headquarters and research development facilities of some of the world's leading chemical and consumer products manufacturing companies with an aim to establishing formal collaboration towards including our technology in new and existing products available to consumers throughout the UK, EU and US.